Generalized symmetries in field theory and string theory

The recently developed notion of generalized symmetries proved invaluable in shaping our understanding of quantum fields and strings. Topics such as higher-form symmetries, generalized 't Hooft anomalies, higher-group structures, noninvertible symmetries, etc., are becoming indispensable tools for understanding various aspects of physical phenomena.

The thesis will focus on the use of these techniques to analyze gauge theories, especially when they enter the strong coupling regime. In addition, aspects of the recently developed SymTFT will be used to extract the topological data of a given quantum field theory, with applications to gauge theories and string theory.